AEROspace BATtery design space evaluation and safety verification (AEROBAT)

All-electric aerospace propulsion systems are dominated by battery weight, performance and safety. The challenge is maintaining levels of safety and reliability whilst minimising incremental weight. Optimising a single design for extremely diverse platform requirements is not possible and a portfolio of design concepts mapped to requirement families is needed. Innovation will be centred on the effective use of multifunctional and integrated design features with a robust safety case. The project will mature core concepts to fully verified modules clarifying which concepts are viable and optimal, through prototypes for demonstrators and will define core designs that can be exploited into products.